Robotics & Autonomous Systems: EPSRC UK-RAS Network

The EPSRC UK-RAS Network (http://uk-ras.org) was established in 2015 with the aim of bringing together academic centres of excellence, industry, government funding bodies and charities to strategically grow the UK-RAS research base, acting as a portal to interface with industry and deliver technological advances with the potential for translational uptake. Since its foundation, the UK-RAS Network has helped transform the research landscape of Robotics and Autonomous Systems in the UK, bringing cohesion to the UK-RAS research base, enhancing capital facilities across the country, supporting education programmes and public engagement activities at all levels.

The UK-RAS Network has successfully strengthened the research landscape and interdisciplinary community of RAS by facilitating synergistic research and education programmes across the UK. It has also significantly raised the awareness of RAS nationally through the UK Robotics Week, strengthened the interaction between the research community and end-users, enhanced the linkages of CDTs, provided coordinated investment to state-of-the-art capital facilities, and exerted significant influence on future direction and national policies of RAS and AI. However, there are further gap analysis activities and cross-disciplinary developments in RAS research need to be made, and, as research moves toward technology departments, engagement programmes offering knowledge and training for marketisation and commercialisation need to be addressed, through strategic industrial partnerships, cross-promoting existing programmes and facilitating further access.

This grant is to build the success achieved, expand the current UK-RAS portfolio as identified by the recent EPSRC RAS Theme Day Report, strengthen collaboration with parallel industrial activities, both nationally and internationally, and support the government's industrial strategy challenge fund (ISCF) as Robotics and Autonomous Systems is ubiquitous in all the major themes identified. will continue to grow the RAS community, through increased university membership, Innovate UK KTNs, The UK Automatic Control Council (UKACC), EPSRC Robotics Hubs, and the RAI-SIG. New activities of the Network will include entrepreneurial programmes, support SMEs and a vibrant UK-RAS eco-system, industrial fellowship schemes, management of national RAS assets, STEM ambassador programmes in RAS, establishment of UK RAS & AI topic groups, as well as planned network events including annual UK Robotics Week, Robotics Challenges, public engagement events and exhibitions.

Potential impact
The main objectives of the continuation grant is to build on the existing success of the UK-RAS Network, expand its remit to have stronger inter-disciplinary and inter-technology connections (e.g. materials, control, biology and environment) to address future grand challenges of RAS and foster collaboration across key RAS centres in the UK and internationally, supported by a coordinated effort in doctoral training, building a vibrant RAS eco-system with direct industrial involvement and effective pathways for knowledge exchange and commercial exploitation. The expected impacts include:

- Shared infrastructure for research in RAS developing strong industrial connections and provision of experimental facilities relevant to key sectors and challenges;

- Closer collaboration among leading UK research groups on joint funding opportunities, cultivating our relationships with our European partners post Brexit, as well as building deeper international links and to accelerate the exploration, technological development and applications of RAS;

- The creation of a vibrant environment for exchange of knowledge, flow of people and promotion of collaboration between UKRI funded projects and stimulating and supporting new larger-scale projects at higher Technology Readiness Levels involving multiple institutions;

- Enhanced public awareness on how RAS can address the social-economic challenges and help sustain the future growth of the UK through a diverse range of planned public engagement activities;

- Seamlessly linked doctoral training programmes (CDT) with a consistent and coherent process, propagation of best practice, access to pooled resources and secondment opportunities, and the establishment of a thriving environment for interdisciplinary mobility and nurturing new talents in RAS;

- National coordination of real world RAS assets and synergistic usage of the capital equipment across all UK centres supported by resource sharing, knowledge exchange and comprehensive training programmes;

- Increased influence on the future direction and investment of RAS at national, EU and international levels, leading to a sustainable eco-system for the UK RAS to thrive.

The Network will promote Responsible Innovation throughout the UK-RAS communities by anticipating ethical, regulatory, and legal considerations of wider deployment of RAS and those that may arise in the next 5, 10 and 20 years, reflecting on the current RAS programmes of work, develop mechanisms for engaging with the wider community including the public and government policy makers and acting to ensure that RAS research is carried out for the best interest of society. By working with the EPSRC ORBIT for delivering responsible research innovation services, the Network will incorporate the established AREA framework for responsible innovation throughout the Network's activities.